Digital art and its creators in Cuba: Identity, cultural change, and conceptualisations of revolution,

Digital art and its creators in Cuba: Identity,
cultural change, and conceptualisations of revolution, University of Kent and Instituto Cubano De
Investigación Cultural Juan Marinello